Coventry University and stevenage Circuits Limited

To develop a novel PCB interconnection technology for the design, assembly and manufacturing of the next generation of circuit boards enabling miniaturization in electronics packaging.